Scottish Collaboration for Public Health Research and Policy

The Scottish Collaboration for Public Health Research and Policy (SCPHRP) was established by the Medical Research Council and the Chief Scientist Office of Scotland in 2007, to build capacity for more informative public health research, addressing the major problems and wide health inequalities of Scotland, and showing how best to prevent and control them. The overall mission of the SCPHRP, set out by its funders in 2007, was twofold: first, to strengthen the evidence base for public health, by developing and testing complex interventions for health improvement; secondly, to facilitate the rapid uptake of research evidence in the development of policy, a process called "knowledge brokering".

SCPHRP's three specific objectives for 2008-13 were to:
a) Identify key areas of opportunity for developing novel public health interventions in Scotland and move those forward;
b) Foster collaboration between government, researchers, and the public health community in Scotland to develop a national programme of intervention development, large-scale implementation and robust evaluation;
c) Build capacity within the public health community for collaborative research of the highest quality, with maximum impact on Scottish policies, programmes and practice.

In its first 5 years, SCPHRP has created a set of four Working Groups, composed of over eighty researchers as well as policy-makers, professionals and programme managers from many Scottish public health institutions. Each Working Group focuses on one part of the life-course: Early Life; Adolescence and Young Adulthood; Early to Mid-Working Life; and Later Life. Each Group has collaborated closely with SCPHRP staff and trainees since 2008, to create four major scientific reviews of "what works" to prevent or control key public health problems in Scotland across the life-course. These reviews have been widely read inside Scotland and beyond. Working Group interactions have led to more context-sensitive, policy-relevant research projects being designed and funded - initially through SCPHRP seed grants in 2009-12 - and more recently through the winning, by spin-off multi-disciplinary teams, of major grants to evaluate novel public health programmes and policies, funded by UK-level research agencies.

In 2013-18, SCPHRP will develop four new primary research and knowledge brokering (transfer and exchange) programmes to meet its fundamental objective of equitably improving Scottish health status. These programmes are based on established SCPHRP partnerships across academia and Scottish public health. Each will be supported by named Working Group Collaborators, and one SCPHRP Fellow and staff. Each is focused on a Scottish public health priority, within one of four life-course stages. The programmes and their objectives are:
1) Child Obesity and Development: to quantify the drivers, patterns and consequences of child obesity, in order to: a) develop new policies and programmes; b) assess the effectiveness of current obesity and child development programmes across Scotland, using the Growing Up in Scotland study of 14,000 children born since 2002;
2) Promoting Positive Youth Outcomes: to develop and evaluate preventive interventions - especially delivered via community, parenting, or school-based programmes - aimed at keeping high-risk youth behaviours from developing in the first place;
3) Preventing Acquisition of Adult Chronic Disease Risk Factors: to inform the development of, and eventually evaluate, novel preventive interventions (school, workplace, community) to keep adults healthy as they age, through new analyses of the seven Scottish Health Surveys since 1995;
4) Frailty and Dependency Inequalities in the Elderly: to develop and test preventive measures to equitably reduce frailty and dependence on others - as well as support independent living at home for older persons of all social groups - informed by a new Scottish longitudinal study of aging.

Technical abstract
SCPHRP was established in 2008 to utilise modern principles of successful knowledge transfer and exchange, with the aim of improving Scottish health and reduce its steep health inequalities. Our mandate was to create stronger links between Scottish public health researchers, and the potential users of that research, in policy, programme and practices settings throughout the country. We have done this by creating four Working Groups, spanning these communities. Those processes have led to more context-sensitive, policy relevant research projects being designed and funded, initially through 20+ SCPHRP seed grants in 2009-12. More recently, spin-off multi-disciplinary teams have won four major public health intervention and E-Health grants, funded by UK-level research agencies (NIHR and MRC). In its second quinquennium, SCPHRP will refine its vision, to develop Scotland as a leader, in Europe and the world, in public-health intervention research for equitable health improvement. We will pursue that mission through continuing to catalyse strong researcher/research-user connections that ensure timely, high-quality, relevant research, and its actual use in policy, programme and practice. This will contribute to better value-for-money in public services, through more comprehensive and robust evaluation of how successfully current public sector initiatives improve health status, and do so equitably.
SCPHRP's new programmes of research and knowledge transfer/exchange will address the following overarching scientific themes, to advance the science of equitable health improvement, especially through secure, anonymised cross-sectoral record-linkage:
1. Methodological development in monitoring health inequalities, using more promptly-sensitive outcome measures;
2. Assessment of patterns and time-trends in health inequalities in Scotland to guide intervention development;
3. Robust evaluation of public health interventions, including 'natural experiments'.

Potential impact
The key non-academic beneficiaries of our work are public health professionals, programme managers, and policy-analysts and-makers, especially but not exclusively in Scotland. As a result of their inclusion in our multi-disciplinary Working Groups (www.scphrp.ac.uk/working-groups) and attendance at our special events, these potential users of research evidence can influence the research questions, study designs and settings for our public health research projects (www.scphrp.ac.uk/node/252), and thereby have advance notice of the findings, for use in their work. A key outcome expected from this knowledge transfer and exchange (KTE) sequence is more robust evaluation of policies and programmes being implemented in Scotland, so that these can be improved - or abandoned if the evidence supports that decision. In a time of public and voluntary sector fiscal restraint, there are still many policies and programmes which are not robustly evaluated. However, public health is one sector where a strong tradition of robust evaluation is helping to improve this picture, inching itself towards "evidence-informed decision-making."

As an example, SCPHRP was recently asked by a branch of the Scottish Government to provide expert epidemiological review, for the first time, of a proposed, expensive controlled trial of nurse-led traditional cardiovascular risk-factor screening in the general older adult population. Although scientists of other disciplines had developed and reviewed the proposal, no one had thought to check international databases of structured reviews, for prior evidence on the effectiveness of such screening programmes. When we did that, we found more than 50 independent randomised control trials have been published in the last 20+ years on this question. The overall meta-analysis of effectiveness showed that the impact on cardiovascular outcomes would be virtually negligible in the long run. As a result of this consultation by SCPHRP, plans to mount this trial are currently under review, potentially saving Scotland about £3.5 million, the entire SCPHRP budget for 2008-13.

The ultimate beneficiaries of our work are the general public - first, via efficiency savings in public health policies and programmes (as exemplified above), and secondly via the use of evidence-based interventions in future to bring about long-hoped-for improvements in overall health status, and reductions in health inequalities by social class, which are the stated goals of the Scottish Government since devolution more than a dozen years ago. However, as we have recently pointed out (Frank and Haw 2011), it appears that shifting either overall health status in Scotland, or reducing its health inequalities (both of which are the worst in Western Europe), is a rather slow business, with few successes to date, despite a dozen years of relevant public sector aspirations and interventions since devolution. We have argued that the time-frames within which such population health improvements can be realistically expected, at least in Scotland, are probably longer than most experts in this field have expected. We have also argued that these time-frames could be shortened if we were to rely less on health outcomes that are inherently slow-to-change -- but which are routinely collected and therefore widely available at little cost. Examples of such outcomes which we have critiqued (Frank and Haw 2011) include birth-weight, later-life mortality and hospitalization, cancer incidence rates, and a psychometric mental health and well-being scale. Our four new proposed Programmes of work explicitly aim to identify and test outcomes which are more promptly sensitive to feasible policy and programme interventions, such as the Early Development Instrument in school-enterers. In this way, public sector initiatives to reduce health and social inequalities can be evaluated within the usual time-horizon for policy-makers and politicians - half a decade or less.